ERGOE# 3

Ergoe are developing a simple to use energy survey application for use on any premises, for use by both professionals and owners, which allows a one time energy survey to be used to highlight and accurately cost any number of energy efficient changes to a premises, without the requirement to continually go back to for individual surveys. The collected and stored information can be used for future recommendations as new technologies come on line.